Investigation of the links between IGF signaling and activation of the ATM kinase

Advanced cancers are incurable because cancer cells spread away from the primary site, forming secondary tumours that respond poorly to chemotherapy. This research focuses on the insulin-like growth factor receptor (IGFR), a growth promoting protein that is present at high levels on the surface of cancer cells, enabling them to survive and spread through tissues. Our research shows that depleting cells of IGFR, using a molecular technique called gene silencing, makes cancer cells easier to kill by radiotherapy and chemotherapy. This effect has proved to be associated with impaired function of a large nuclear protein called ATM, which orchestrates the response to DNA damage. It is unclear how the IGFR at the cell surface can influence ATM function, although it probably involves one or more of the signalling proteins that are activated by the IGFR. Preliminary studies have identified two such candidate mediators, and this research is investigating how these are linked to the function of ATM. Understanding this process will reveal how cancer cells coordinate growth and DNA repair, and will enable us to use more effectively the IGFR inhibitors that are becoming available as novel cancer therapeutics.

Technical abstract
The insulin-like growth factor (IGF) axis is a key mediator of tumour cell growth and survival. We have demonstrated a previously-unrecognised link between IGF signalling and activation of ATM, the product of the gene mutated in patients with the rare genetic disorder Ataxia Telangiectasia. ATM is a serine-threonine kinase that plays a central role in coordination of the cellular response to DNA double strand breaks. Murine melanoma cells in which the type 1 IGF receptor (IGF1R) was stably downregulated showed enhanced sensitivity to ionising radiation, reduced phosphorylation of p53 and radioresistant DNA synthesis. Furthermore levels of Atm protein were reduced, due to reduction in rates of translation and of protein half-life, and there was impaired activation of the Atm kinase following DNA damage. This phenotype has been recapitulated in human breast cancer cells in which the IGF1R was stably knocked down by IGF1R short hairpin RNA. We hypothesise that IGF signalling is required, perhaps by inducing changes in ATM localisation and/or post-translational modification, in order for ATM to be activated by DNA damage. This proposal will investigate how the IGF receptor is capable of influencing the function and localisation of ATM. Preliminary data from gene-specific knock-downs implicate the IGF1R docking protein insulin receptor substrate-1 (IRS-1) and the kinase AKT2 in mediating this link, and suggest that IRS-1 can interact with ATM. Initial experiments will determine whether these molecules function in a linear signalling pathway downstream of the IGF1R, or whether IRS-1 may regulate the location and/or function of ATM via a chaperone function, as has been described between IRS-1 and RAD51. If the latter, we will investigate which domains of IRS-1 and ATM interact using deletion mutants and peptide arrays. Should IRS-1 function to transduce a signal from the IGF1R to AKT2, we will assess whether AKT2 itself or an AKT effector is responsible for influencing ATM. Finally we will use proteomic techniques, including 2D gel electrophoresis and mass spectroscopy, to investigate whether the IGF/AKT axis is capable of phosphorylating ATM in vitro and in vivo. The functional significance of any defined modifications will be tested in intact cells by expressing mutant ATM proteins, and measuring effects on ATM localisation, kinase activity and protein stability. The elucidation of the molecular basis of the link between the IGF1R and ATM will shed light on a fundamental connection between the regulation of cell survival and the DNA damage response.